Fleet EV

Fleet Innovations offers a smart service for drivers, tracking their usage and behaviour to identify when it’s financially and environmentally advantageous to make changes. In this project we propose to test the feasibility of using this system to help large fleet organisations decide when and how to switch to electric vehicles, to minimise both their emissions and fuel costs. Successful delivery of the feasibility will unlock investment to help us diversify our service offering and grow both our turnover and employment.